Most Unusual Measures: British Approaches to Covert Activity, 1945-68

This fellowship analyses Britain's approach to covert action between 1945 and 1968. Covert action is a state's intervention in the affairs of another in a plausibly deniable manner, including through propaganda, paramilitary, and subversive political activity. Unlike espionage, it is active and seeks to shape events itself. The project begins with the transition from war to peace and ends with Britain's decision to withdraw from East of Suez in 1968; a year which saw steps toward a more realistic appraisal of Britain's global role and heralded a transition in covert action, from a global to a Northern Ireland focus.

The project's main output, a monograph, will address three broad themes: (i) what covert action reveals about Britain's perceived global role; (ii) how decline and the growing disparity between obligations and strength shaped interventionism; and (iii) Whitehall's evolving understanding of the relationship between intelligence, covert action and policy.

It will argue that Prime Ministers and Foreign Secretaries used covert action as an instrument of foreign policy and that they did so through SIS, revealing that (a) British intelligence actors actively shaped international relations and (b) covert action was tied to the core executive. Bridging the gap between obligations and strength, Britain developed a series of cautious covert action strategies designed to maintain influence.

Analysis will be divided into three sections. Each will be approached thematically and use qualitative historical method, predominantly through archives in the United Kingdom and America.

Section I: Transition

Exploring how the changing paradigm from war to peace impacted upon British attitudes to covert action, this section will examine a number of covert action strategies developed in the early Cold War. These included an ambitious and short-lived liberation strategy and a more conservative "pinprick" approach, which sought to chip away gradually at Soviet authority. Highlighting greater intervention than historians currently allow, this section seeks to recast Whitehall's early Cold War policy.

Section II: Counter-Subversion

Using covert action as a vehicle to explore Britain's attempts to sustain a global role, this section analyses how policymakers used covert action to overcome political, economic, and military constraints. Exploring geo-strategic contexts, economic issues, and imperial legacies, it examines why covert action was so appealing in the Middle East, colonies, and Commonwealth. It assesses the strategy employed ("counter-subversion"), the tactics executed, and the impact upon the Anglo-American relationship. This section also explores how counter-subversion emphasised propaganda and political action, whilst side-lining military involvement. It places covert action within broader tension between the Foreign Office and Ministry of Defence.

Section III: "Jointery"

Examining the evolving concept of "jointery"(liaison between SIS and Special Forces) which developed in the 1960s and remains in place today, this section focuses on the Middle East and South East Asia. It considers how governments used covert action on a larger, more paramilitary, scale to achieve policy goals - and how they ensured deniability in parliament and the United Nations.

It is an opportune time to conduct such research. Firstly, these concepts are highly relevant. They are synonymous with current debates about Britain's global role, as well as the role of intelligence in international affairs. Secondly, recent archival releases permit a rethinking of the practice of British overseas policy and a challenge to existing orthodoxies.

The fellowship will develop my leadership skills through establishing new contacts, managing a Research Assistant, organising a conference, and shaping the international research agenda, helping me to become the foremost expert on British covert action during this period.

Potential impact
This research will benefit four groups of external stakeholders:

1. Practitioners and foreign policy makers in Whitehall

This project serves as a conceptual bridge between history and contemporary policy. Using detailed archival research, it will generate new data from which policy-relevant lessons can be constructed. Practitioners will benefit through enhanced understanding of structural matters surrounding the organisation of covert action, as well as the importance of coherence between overt and covert policies.

2. Politicians (including Intelligence and Security Committee members) in Westminster

Politicians, including those engaged in oversight, will benefit from understanding the risks and rewards of covert intervention. Archival research will demonstrate when, how, and why covert action succeeded or failed in the past. They will also benefit from an enhanced understanding of the debate between secret versus transparent foreign policies.

3. Think tanks and non-academic researchers

This research will interest think-tank audiences. Addressing core issues of Britain's power and global role, it will appeal to the Royal United Services Institute (RUSI). Analysts at RUSI would benefit from an enhanced understanding of how covert action was used after the Second World War as part of broader foreign and defence policy. I intend to draw upon my existing networks to engage in dialogue with such organisations as the research develops (see the Pathway to Impact).

4. The public

Covert action is a fascinating, controversial, and emotive topic. Intelligence has dominated the headlines since 2013 - from torture in Kenya to the twenty-first century surveillance state. It is a subject in which the general public are interested. They would benefit from an enhanced knowledge and understanding of:

a. Intelligence operations and Whitehall's secret state since the Second World War;
b. Britain's place and role in the world;
c. The role of intelligence in democratic foreign policy.

Media channels will be used to ensure the public are aware of this research project and to inform national public debate. These include Radio 4, national newspapers, and social media. I will also seek to work with the Imperial War Museum - and their exhibition on Secret War. Finally, I will host a public screening of "Skyfall" at the Broadway cinema in Nottingham to discuss the reality behind popular representations of covert action (see Pathways to Impact).